Sheffield Hallam University And Evenort Limited

To introduce modern methods of innovative engineering design, advanced CAE and product testing and embed by the development of a number of new pipeline connectors.